Smart pH

The Smart pH project is an innovative step for the measurement of pH in the scientific
laboratory arena and beyond. Utilising the capability of a Smart portable device, the Scientist,
Teacher, Technician, unskilled worker or student will be able to perform measurement
analysis and data capture with ease. This is achieved by the development of an app with a
communication
module which connects to commercially available electrochemical sensors. The device will
be able to log data in real time from multiple sensors simultaneously, without a direct physical
connection. The key aim of this project is to develop an affordable but smart portable pH
meter that significantly reduces the time and cost to the user whilst enhancing the limited and
static capability of traditional dedicated equipment. We aim to revolutionise the measurement
processes bringing the Laboratory to your pocket.